Enhancing Environmental data Resources In Cohort studies: ALSPAC exemplar (ERICA)

Keywords: air pollution; cohort studies; NO2; asthma; lung function; information governance; environmental health

Air pollution has a major impact on human health. The Royal College of Physicians - in their 'Every breath we take: the lifelong impact of air pollution' report - estimated that air pollution contributes to 40,000 premature deaths in the UK every year. The report describes how air pollution affects health through life, from babies in their mother's womb, to children and into adulthood. Road traffic is a major source of air pollution in the UK. This produces fine pollution particles (PM), and gases such as Nitrogen Dioxide (NO2). We know a lot about the health damage caused by breathing in PMs, but less about the effects of breathing in NO2. Both the UK Government and health professionals have called for more research in this area.

The 'Enhancing Environmental data Resources In Cohort studies: ALSPAC exemplar' (ERICA) project aims to improve our understanding of the health effects of breathing in NO2 through using a birth cohort study. Birth cohort studies recruit large numbers of pregnant women into long-term research projects. Health of these women - and their unborn child(ren) - are monitored through pregnancy, birth and childhood. Health information can be linked with information on air pollution exposure during a child's lifetime to investigate important questions, e.g. are children living in high NO2 pollution areas more likely to develop asthma? Evidence from such studies helps the public, health professionals, and politicians understand the impact of air pollution on health, and how much effort and money should be spent on reducing levels of pollution.

However, the ability to do this important type of research may be held back by a range of issues and concerns. Firstly, studies need to find historical information on air pollution, and to understand how the records were collected over long periods of time. Secondly, estimating air pollution exposures across a city and surrounding areas and linking this to information on where children live and go to school requires specialist skills. Thirdly, information on where a person lives is private and needs to be kept confidential. The laws and regulations governing how to do this and the use of personal data are changing rapidly.

ERICA aims to find solutions to these issues by using the Avon Longitudinal Study of Parents and Children (ALSPAC) birth cohort study to investigate the health impacts of NO2 pollution. The first part of the study will source information on air pollution exposure. ERICA will work with Bristol City Council (where many ALSPAC participants lived in pregnancy) and environmental scientists to collect historical information about local air pollution exposures. They will use these and other data to estimate NO2 exposures at participants' home and school locations, to provide a picture of NO2 exposure over a child's lifetime. Data security and privacy experts will advise on the best way to keep data confidential, in discussion with ALSPAC study participants.

ERICA will then conduct a health study to investigate whether higher levels of NO2 exposure are associated with development of asthma and if they affect lung growth. We will promote the findings of this research to scientists, health professionals and politicians to help them further understand the impact of NO2 pollution. ALSPAC will also be promoted as a resource to investigate the impact of air pollution in childhood on a range of diseases and measures of health.

Finally, we will share the methods we have developed with the data managers in other cohort studies. ERICA will help show how feasible it is to use a birth cohort study to conduct research on the impact of the environment on health, and to form a model that could be used to benefit environmental health research in other cohorts and expanded to other environmental exposures as well as air pollution.

Potential impact
This feasibility study aims to provide information to support and help develop environmental health research using health data from British cohorts together with local and national environmental data. As an exemplar it will conduct a study of respiratory health effects of early life NO2 exposure.

Improved understanding to support environmental health research in UK cohorts
Our overarching impact is to provide a clearer understanding as to how cohort managers can integrate environmental information into cohort databanks and subsequently support health and environmental scientists to use these data in their research. To achieve this aim, ERICA will work with national and local data repositories to identify and document longitudinal environmental data that are available for environmental health research. As an exemplar (see below), experienced environmental epidemiologists will supervise cohort data managers to link in an exemplar set of air pollution exposure estimates to place of residence and school of cohort participants. Cohort managers will work with participants to understand privacy concerns and to work with governance and privacy experts to identify means to overcome these concerns. The understanding gained will be developed into a procedural level manual that will provide process details able to roll out air pollution and environmental data integration into CLOSER and other British cohorts. Novel aspects of wider interest will be included in a 'data resource' publication to be submitted to International Journal of Epidemiology (see below). We will also will organise a CLOSER 'Knowledge Exchange Workshop', inviting representatives from: UK cohort studies and CLOSER cohort data-managers; representatives from key biomedical infrastructures (e.g. NERC Centre for Ecology & Hydrology, MRC Farr Institute, ESRC UK Data Archive, ESRC Administrative Data Research Network) and privacy experts (e.g., members of the Isaac Newton Institute 'data linkage and anonymisation' programme); and participant members of the ALSPAC Original Cohort Advisory Panel.

Promoting ALSPAC as a resource
The full scope of the ALSPAC resource for environment and health research will be written up into a 'data resource' publication detailing the available data, the geocoded residential and school linkage 'spine' and the governance and data access arrangements. The enhanced ALSPAC resource will be promoted via the MRC Farr conference and professional networks (NERC, MRC Farr, ADRN, CLOSER etc).

Developing a 'Population Data Laboratory'
With Bristol City Council we will further develop the emerging 'Bristol Digital and Population Health Infrastructure'; a local initiative designed to use cohorts and wider routine records to inform politicians, health professionals and the public about local health challenges (such as those caused by NO2 air pollution).

Providing evidence on health effects of NO2 exposure in early life
Our exemplar study will investigate the effects of NO2 exposure in utero and childhood on later child health respiratory outcomes. This will contribute to the very topical debates on relative importance of NO2 air pollution exposure on health compared with other air pollution constituents. It will also provide information on the contribution of early life air pollution exposures to respiratory health later in childhood.